ATLAS - Automated high-throughput platform suite for accelerated molecular systems discovery

The materials design space is too large to be explored empirically. While experimental work can be directed by computational modeling to make this challenge more tenable, the number of tests/syntheses may still be too large on an experimental time-scale.

The goal of this project is to combine computational tools (e.g. molecular modelling, process modelling, computer-aided design) and automated HT synthesis and screening platforms to drive and accelerate the discovery and optimisation of new materials.

Specifically, ATLAS (Automated high-Throughput pLatform Suite) will comprise three robotic stations dedicated to the synthesis (two platforms) and screening (one platform) of materials. It will be located at Imperial College South Kensington Campus and be paired with materials characterisation equipment able to handle many samples owing to dedicated auto-sampling stations. By executing data-rich experiments, ATLAS will increase the pace of innovation, while enhancing reproducibility.

The research enabled by ATLAS will initially target challenges related to the discovery and optimisation of new medicines, sustainable polymers and clean energy materials.